Smart Contract & Productivity Platform for Livestock

This project sees the development of innovative Smart Contracts for the meat and livestock sector using distributed ledger technology (DLT) or blockchain to capture the complicated flows of data and transactions between multiple parties.

Smart Contract based Productivity for Global Livestock will have a material impact on the productivity and traceability of the industry. By reducing contracting time, increasing data security and improving transparency, farmers, processors, retailers and consumers will benefit from greater access to new markets, produce and pricing, while further enhancing the UK position as a leader in the agricultural technology industry.